International partnership for the development of highly versatile laser power supplies

Redwave Labs proposes to build an international business network to exploit an emerging need for

customised power supplies for diode lasers. By building on excellent first contacts with three key

companies in the United States, Redwave Labs plans to establish partnerships leading to the development

of tailored power supplies capable of offering (i) high grade power control for high plug efficiency

(especially relevant for material processing), (ii) low current noise for good light control (especially

relevant for sensors and laser based instruments), (iii) easy control and (iv) local and remote monitoring.

The networks developed under this grant would give a full understanding of customer requirements

needed to develop individually tailored power supplies.